FlySafe - Flywheel-hybrid safety engineering

This project will develop fundamental science, applied engineering knowledge and safety-critical engineering processes, and contribute strongly to creation of a technical standard for, the design, analysis, manufacture and test of composite flywheel energy storage systems for transport applications. By doing so, in an unprecedented collaboration of the UK's three major industrial flywheel-hybrid players, the project accelerates the technology readiness of these systems and removes a potential hurdle to market acceptance.